Water Independence for Haiti: solar desalination for the rural and urban BoP

This project will combine sustainable desalination with a human-centred designed distribution model to deliver a scalable water solution for the underserved BoP market in Haiti.